Birmingham City University and Evac+Chair International Limited

To investigate the capabilities of lightweight composite materials for the application in new and existing patient transfer mobility equipment.